MODE: The MObility Data Exchange

The MObility Data Exchange (MODE) platform will, in 6-months, prove value for end users and transport planners that can be realised from surfacing data across the stakeholder landscape of bus public transport. We use buses as an exemplar for regionalised low-carbon transport options which operate in a complex, changeable environment and yet need to offer a reliable, low-carbon transport option to encourage adoption. We will prove how barriers to sharing data can be removed or reduced such that even competitive or potentially sensitive data can be shared selectively and securely to meet specific objectives, with data owners all the while maintaining control over their own data.

The MODE project team will engage with stakeholders to explore what opportunities can be achieved by addressing data sharing concerns, demonstrating the art of the possible by applying IOTICS' secure, selective data sharing technology so that WYCA's transport stakeholders can engage with real or example data sources from across participating data owners. Slingshot Simulations, as a technology solutions provider, will create visual interfaces to express this value, such as a map-based view of real-time geo-referenced data including bus movements, traffic congestion, weather, air quality, roadworks and such like. These will help to illustrate benefits back to transport planners looking to make low-carbon policy implementation and improve transport plans to create a step-change in improved transport provision for the future. They will also demonstrate to transport users the types of information which could be used to help them in their smart transport choices, taking low-carbon options into their decision making.

MODE will provide a scalable, use-case agnostic data-sharing capability which uses place-based analytics, decentralised data exchange, insights and data from a leading Combined Authority and its stakeholders to overcome some of the most common challenges to data sharing. Combining WYCA's Real-time information, IOTICS' secure selective sharing capability and Slingshot Simulation's intuitive low code place-based analytics, we will deliver a trusted, secure ecosystem of information and insights for right-time interventions. This will mitigate challenges of disparate data ownership, deluge of data points, and siloed analysis, and provide a future-flexible solution which can absorb both vertical scaling in terms of richness of data as well as horizontal scaling across other transport modes and different regions.